MRI of Batteries

This project focuses on the use of Nuclear Magnetic Resonance (NMR) spectroscopy to study the speciation of metal ions in a range of ionic liquid electrolytes and the development of Magnetic Resonance Imaging (MRI) to visualise battery chemistry in operando. While a range of emerging battery chemistries will be investigated, the project will have a particular focus on Aluminium-ion batteries. This research outcomes from this project will support the design and development of improved electrochemical technologies, providing insight into the speciation, transport and reaction of charge carrying species within a range of emerging battery chemistries. The application of MRI to visualise and quantify these factors, in situ and in real time, remains novel and requires a systematic study of MRI methodology and in situ cell design, as well as an investigation of new ionic liquids electrolytes. A range of techniques will be employed, including NMR spectroscopy, MRI, electrochemical measurements, purification techniques and electrochemical cell design.